Enabling last mile delivery of online shopping packages to the long tail of towns/villages/cities via local taxi cab firms

Founded by the team of Amer Hasan, Barnaby Hapgood, Nicholas Brown and Sean McDonagh, minicabit leverages its expertise and understanding as the UK's largest cab aggregator with product and software development to create an innovative solution to the problem of last mile delivery of online shopping delivery to lower populated cities/towns/villages around the UK. Despite the surge in online shopping as a result of the impact wrought by COVID-19, there is not enough delivery supply in local areas resulting in Delivery networks having to inefficiently dispatch vans from cities further away, inflating carbon emissions. minicabit expects its uniquely designed algorithms to unlock the latent capacity of local taxi cab firms to meet this demand, to develop into a post-project revenue of £15M.